Virtual Reality Operating System for Automotive Design

Automotive design is being transformed through the use of Virtual Reality within the design and engineering process. Gravity Sketch is developing solutions to help build a more effective and intuitive design workflow with a foundation in virtual reality. The company is addressing some of the most challenging areas of virtual reality imaging and gestural user input to deliver an operating system for real time 3D content creation. This solution will potentially solve issues both designers and engineers face during the 18-24 month process of designing and manufacturing a consumer automobile. They aim to build the visualization and rendering algorithms that will allow this tool to grow and become a new standard for professional creative industries. This solution will break the traditional computer aided design (CAD) norms, and offer a new, more natural experience for creating and communicating 3D content and ideas in real time.